Pattern Me

Pattern Me is an AI-powered pattern-cutting service platform, which would revolutionise the fashion industry by enabling a third business model: prêt-to-measure.

Patterns are the templates, from which parts of a garment are cut and assembled, and pattern-cutting is an iterative process of pattern amendments, fabric re-cuts and re-fits to attain the designer's vision. The standard fit model for patterns - a size 8 or 10, is scaled uniformly to different sizes, then vetted for errors before it is approved for mass production. A meticulous process, yet 30% of items sold are returned, with 93% due to fit. This is because there is no one standard body shape. There are at least 7 different body shapes per size and the human body proportions changes with weight increases.

The average UK size is 16+ (58% of females). Designers have voiced that adapting clothing from a standard size to include plus-size is a huge undertaking. To compound this, fashion houses find it increasingly difficult to fill this highly technical role. As sustainability becomes more important to consumers, and as companies' bottom line suffer due to returns, pattern-cutters decline, the Body Positive movement grows, there exists the opportunity for new development in better fitting clothes. Gozi Design Ltd are proud to offer a new design methodology.

With Pattern Me, brands will be able to offer consumers their perfect fit because they are no longer constrained by standard sizing and fit. Providing customers with a perfect fit will enable them feel and become their best selves, creating the space for them to notice buying patterns and transition to more sustainable habits. Using big data, Pattern Me instantly and accurately creates patterns for various body profiles, merging prêt-a-porter with made-to-measure. It also takes the guesswork out of designing and producing collections for mass production, analysing body profiles of a brand's customer base and providing recommendations for best fit. This is light-years ahead of today's CAD systems that are dependent on the pattern-cutter's expertise and would take months to pattern-cut and fit various body shapes.

Pattern Me will improve production efficiency and reduce waste, positively impacting the environment. It gives brands the confidence to diversify their business model, meeting demand for personalized collections. It will also aid micro-factories and lead to a new generation of customized clothing start-ups.

Gozi Design Ltd is a start-up with 20-years experience in fashion design and manufacturing.